Constructions and properties of p-adic L-functions for GL(n)

L-functions are fundamental mathematical objects that encode deep arithmetic information. Their study goes back centuries, and they are the subject of the two biggest unsolved problems in modern number theory, namely the Riemann hypothesis and the Birch and Swinnerton-Dyer (BSD) conjecture.

The BSD conjecture predicts that the number of rational solutions of a cubic equation (defining an 'elliptic curve') is controlled by a value of an analytic L-function. This prediction, providing a mysterious bridge between the fields of arithmetic geometry and complex analysis, has since been hugely generalised in the Bloch-Kato conjectures. There has been much recent success in attacking such problems by changing the way we look at this bridge. In particular, by considering different notions of 'distance' between two numbers, we are able to build a whole array of different algebraic connections between arithmetic and analysis, and these have allowed us to build parts of the bridge required for BSD and Bloch-Kato.

The distance in question is the 'p-adic' distance, where two numbers are very close if their difference is very divisible by a prime p (for example, the numbers 1 and 1,000,000,001 are very close 2-adically, since their difference is divisible by 2 nine times). For each prime p, there should be a p-adic version of the Bloch-Kato conjectures - known as 'Iwasawa main conjectures' - and each of these gives another crucial connection between arithmetic and analysis. Such connections depend absolutely on the existence of p-adic versions of L-functions.

In addition to their utility in solving important conjectures, p-adic L-functions are beautiful objects in their own right. It is expected that for every L-function there is a p-adic version, but as they can be extremely difficult to construct, we are very far from reaching this goal.

The aim of this proposal is to extensively push forward our understanding of this p-adic picture by constructing new p-adic L-functions, drawing together novel techniques from algebraic topology, geometry and representation theory to attack fundamental but historically intractable cases. In particular, I will use powerful new methods developed in my recent research to give some of the first constructions for higher-dimensional automorphic forms.

Potential impact
The major beneficiaries of this proposal would be the academic community, as outlined in the 'academic beneficiaries' section. In a recent international review of the mathematical sciences in the UK, conducted for EPSRC, one of the major findings for number theory was that `there should be more analytic and algebraic expertise in all areas of automorphic and modular forms'. This is a cornerstone of my proposal, through the study of their attached cohomology classes, their p-adic L-functions, and their variation in p-adic families. A more specific finding of the report was that the UK has `significant strengths... in higher-dimensional arithmetic geometry'. Through the Langlands program - recently reinforced by the exciting results of Scholze and his collaborators, including five leading UK-based mathematicians - this is directly related to the study of the higher-dimensional automorphic forms that are ubiquitous in this proposal. These results reinforce the timely need for a deeper understanding of such objects.

To ensure the maximum possible dissemination and impact of my research, I would aim to publish in the highest standard of journals possible. A successful construction of a p-adic L-function for GL(3) -- that is, project A of my proposal -- would be a result warranting publication in a top general journal (such as Duke Math. J. or Invent. Math.), whilst there would be at least two high-quality publications arising from the completion of project B (the construction of p-adic L-functions in families being a significant intermediate result). The ambitious nature of these projects, and my prior publication record, show that this is a realistic goal.

Since publication is a lengthy process, I would make my results available as soon as they are complete through the arXiv prepublication site as well as posting them on a regularly updated personal webpage. I have a track record of invitations to give talks (in the UK and internationally) on my research, both in prestigious number theory seminars and more specialised workshops. This allows me to present my results to a wide variety of researchers, including those working in quite different areas, and will help to foster further links to the wider academic community. There are also a number of more specialised workshops in Iwasawa theory that I would attend, including the biannual conference Iwasawa theory, at which p-adic L-functions are a major focus. I have used, and would continue to use, such workshops to discuss my research with world-leading academics in the area, with an aim to raising my profile in mathematics and securing invitations to speak at conferences.